Towards a Computational Collaboration Project on Theoretical and Experimental Particle Physics (CCP-TEPP)

Research in Particle Physics (PP) in the next decade will be dominated by a ten-fold increase in the amount of experimental data. Analysing and interpreting these data, as well as modelling and simulating the fundamental processes, requires advanced software techniques. Research projects in both theoretical and experimental particle physics are based on large international collaborations, and collaborative values are deeply embedded in the research culture of the field. CCP-TEPP is built upon existing international collaborations with the goal of providing world-leading contributions to future developments. Collaboration with industry is crucial to gain and exchange technical knowledge and fully exploit advancements in both hardware and software.
CCP-TEPP offers the unique opportunity to build a roadmap for particle physics software development in the UK as part of the international community. The UK community is already established with workshop and activities supported by UKRI and STFC grants, the participation to CoSeC would give us a long-term place to maintain the links within the community and to further develop interactions with other software communities active in the UK.
The core of the proposal is the editing of the road map in two steps as per the call details. The roadmap will involve researchers, research software engineers and academics from several UK institutes and will be the topic of two workshops organised co-located with relevant community events. Letters of support from the researchers involved are available in attachment.
The list of topics includes the spectrum of current UK involvement. (i) The modelling of quantum field theory using lattice methods, (ii) the interaction between particles at colliders (iii) the simulation of interaction of particles with detectors and (iv) the reconstruction and analysis of data from PP experiments. For each topic we will review the current involvement, define future plans and identify areas of leadership. The final document will be made publicly available and will drive future work within CoSeC and the community as a whole.
From a technical point of view the scope of the community covers a large amount of codes, and the roadmap will also identify areas where 12 months of RSE effort can make a difference. We expect effort to be dedicated to the themes of artificial intelligence, and portability and sustainability of the code. The use of advanced machine learning techniques is ubiquitous in PP and further exploration will ensure that modern techniques can be used on the latest HPC machines. The portability of the code is also extremely important given the rate of progress of hardware technology, which requires software to evolve faster than the timescale of particle physics projects, requiring a high degree of future sustainability.
Funding is requested at Swansea University and the University of Warwick and will cover staff time for the proposal co-leads (Y1-Y2), as well as 12 months of RSE time (Y2), and administrative support. In addition, we request funding for workshops and for the community participation in the roadmap writing (Y1) and further community participation in the CoSeC initiative (Y1-Y2).
We expect to be long term participants in the CoSeC work as part of the UK research software environment.